Understanding the impact of referral on the inequalities of uptake and maintenance of adult behavioural weight management interventions in the UK

Exploring the impact of the referral process in those who may experience
inequalities to uptake of weight loss interventions. Those who may typically experience inequalities e.g., men, individuals
from lower socioeconomic backgrounds or ethnic minorities . Exploring the impact of the
referral process for men and associated intervention uptake and maintenance would be especially significant, due to the
recognised challenges of engaging men with group-based weight support.